Vertical Solar Stations - The best equipment power solution in the world | Global Patent Application, UK IP

LAZERTHRUST Limited is a Marine Technology development company that has necessarily diversified in to renewable energy solutions as a consequence of the last 5 years unprecedented global disruption.

Our development approach applies engineering ignorance and new manufacturing technology, at a product management level, to difficult problems (Our core objective is to develop a 3D Printed Supercavitating Marine Craft that can travel from Norwich to Amsterdam in 2 hours on no stored energy).

Our approach is designed to produce genuinely unique Innovation.

Increasingly we are seeing this unconventional approach works and consequently in both Marine and Renewable Energy technology, pre-existing IP is sparse where we are establishing products.

Having stood up a successful, circular volume production 3D printing capability serving Water Utilities in 2018 and looking for some solid ground in the complete absence of a marine leisure market we were approached by a major water utility early in to COVID lockdowns with a unique problem.

They needed to power equipment at the edge of their water network where it was difficult and expensive to provision power to boost water pressure to comply with regulations. A large fine was frequently accepted as the lesser of two evils as a technology solution did not exist.

Using our approach of applying new technology and engineering ignorance to difficult problems, we rationalised a solution to power delivery using a combination of Vertical and Horizontal Solar panels forming all major outer faces of a given equipment enclosure; maximising indirect solar radiation at a time the energy was most valuable (winter) at the cost of 5-10% of possible summer maximums.

This solution has been prototyped, developed and implemented in the field and performed better than expected, providing the basis for what is a growing data set on the year round performance of Vertical Solar Stations with a growing UK Utility deployment footprint.

The Vertical Solar Station technology approach is now Patent Pending in the UK and has key advantages over conventional renewables architectures:

* 3x the energy yield in the same ground footprint.
* Improved and Consistent winter performance.
* Allows you to secure, power and protect enclosed equipment.

The project we propose provides the basis to both enhance our valuable IP in the form of a Global Patent application with supporting searches as well as developing a specific embodiment of a Vertical Solar Station to service a market need for which we have both good access and proximity.